Sheffield Hallam University & Equi-Trek Limited

To use advanced design methods, ergonomic evaluation, computer aided engineering design and analysis tools to develop a robust, reliable New Product Design methodology, and apply to the design of a small horsebox for the North American market.